Carbon Additive Manufacture (CAM)

* Challenge - Ageing population and lifestyle factors incl obesity are contributing to a rise in hip replacements and revisions. UK annually spends £174m on 80k hip replacements (Nat Joint Registry, 2016). * Content and objectives - The project will establish a detailed material specification leading to innovative implant manufacture, matching the characteristics of human bone.